Chronic hyperglycaemia and impaired pancreatic beta-cell function.

Diabetes affects >425 million people worldwide and accounts for one death every 6 seconds. In the UK, ~3.7 million people currently have the disease (90% have type 2 diabetes) and a further 1 million are undiagnosed. Diabetes increases the risk of heart disease, stroke, kidney disease and blindness, and reduces life expectancy by up to 10 years. It also consumes about 10% of the UK's direct healthcare costs. If we are to ameliorate the severe socio-economic impact of diabetes, and to develop new and better therapies, it is essential to have a clearer understanding of the underlying molecular mechanisms involved. The overall aim of this proposal is to generate this knowledge and to identify new pathways and targets for therapeutic drug development.

Type 2 diabetes is characterised by a chronically elevated level of blood sugar (chronic hyperglycaemia), which results from insufficient secretion of the hormone insulin from the beta-cells of the pancreas. The hyperglycaemia fuels diabetes progression by further reducing beta-cell function and mass. We aim to understand how chronic hyperglycaemia impairs beta-cell function and mass, so speeding beta-cell decline. Such fundamental knowledge is currently lacking but has the potential to transform therapy, facilitating the development of novel drugs targeted at improving insulin secretion and preserving beta-cell function.

It is well established that glucose (sugar) must be metabolised in order to stimulate insulin secretion. Work from several laboratories, including our own, has previously shown that this is because a glucose metabolite known as ATP, regulates the activity of a tiny pore in the beta-cell membrane known as the KATP channel. When this pore is open, insulin is not released. An acute rise in blood glucose leads to ATP generation, KATP channel closure and insulin release. However, studies suggest that chronic elevation of blood glucose adversely affects beta-cell metabolism, leading to a failure of ATP generation and KATP channel closure. Consequently, insulin secretion is prevented. Our recent studies indicate this is because hyperglycaemia causes marked changes in the expression of metabolic genes. Why this happens is unknown.

We now aim to understand precisely how chronic hyperglycaemia, like that which occurs in diabetes, leads to changes in beta-cell metabolism, gene and protein expression, and ATP production. Understanding how hyperglycaemia impairs beta-cell function and mass in diabetes will provide novel insights into how its deleterious effects can be prevented and/or reversed, and identification of the pathways involved should help pinpoint specific targets for therapeutic drug development.

Technical abstract
Diabetes is a global health problem primarily caused by the inability of pancreatic beta-cells to secrete adequate levels of insulin. However, the molecular mechanisms underlying the progressive failure of beta-cells to response to glucose in type-2 diabetes remain unresolved. Preliminary data reveal that diabetes produces marked impairment of oxidative metabolism and ATP synthesis in islets and beta-cells exposed to diabetes or chronic hyperglycaemia. As a result, insulin secretion is abrogated.

The aim of this proposal is to elucidate the molecular mechanisms by which chronic hyperglycaemia impairs beta-cell metabolism. We will (i) determine where the metabolic block occurs and if it can be bypassed by downstream metabolites; (ii) determine if glucose or a metabolite mediates the effects of chronic hyperglycaemia, and identify the key metabolite(s) involved; (iii) investigate if the glucose-induced changes are mediated by reciprocal changes in mTORC1 and AMPK activity, as preliminary data suggest; (iv) determine how high and for how long glucose must be elevated to cause these effects; and (v) explore if reducing metabolic flux can prevent the changes in gene expression and beta-cell metabolism produced by chronic hyperglycaemia. As substantial amounts of glycogen accumulate in diabetic beta-cells, we will also investigate if this is a cause or consequence of the impaired metabolism. Finally, we will determine the extent to which the effects of chronic hyperglycaemia on beta-cell metabolism and insulin secretion can be reversed by: (i) restoration of euglycaemia, both in vivo and in vitro; and (ii) drugs such as metformin.

Improved understanding of the proteins and pathways involved in the deleterious effects of chronic hyperglycaemia on beta-cell metabolism is expected to identify new targets for the development of therapeutic drugs designed to preserve beta-cell function and improve insulin secretion in diabetes.

Potential impact
There is currently a global pandemic of diabetes. In the UK, ~3.7 million people currently have the disease (90% have type-2 diabetes) and a further 1 million are undiagnosed. Worldwide around >425 million people have diabetes (8.5% of the adult population). Life expectancy is reduced by up to 10 years and complications include cardiovascular disease (the cause of death in >50% of patients), kidney disease, blindness (increased 10-20-fold), lower limb amputation (~100/week in the UK) and neuropathy (50% of patients). The economic burden of diabetes is also substantial and currently estimated as >10 billion a year in the UK, or ~10% of the total health-care budget. The worldwide spend on diabetes care is $1.31 trillion. Reducing the burden of diabetes would therefore have important global, long-term socio-economic benefits for both the individual patient and their family, and for the state.

Chronically elevated blood glucose (hyperglycaemia) is common to all forms of diabetes and is well established to impair not only pancreatic beta-cell function but also cause dysfunction of many other tissues, giving rise to diabetic complications. A clearer scientific understanding of the molecular mechanism(s) underlying the effects of chronic hyperglycaemia is essential to underpin therapeutic strategies targeted at preventing the deterioration of beta-cell function in diabetes, as well that of other tissues. Such fundamental knowledge is currently lacking but has the potential to transform therapy, facilitating the development of novel drugs targeted at improving insulin secretion and preserving beta-cell function. Additional beneficiaries of this research will therefore include scientists and clinicians working on diabetes and metabolism, and those in the pharmaceutical industry involved in the development of antidiabetic drugs.

We will work with our clinical colleagues to ensure that our findings are rapidly translated into the clinic. We have a track record of successfully translating the fruits of our basic science studies into the clinic. As a result of our studies, over 90% of patients with neonatal diabetes caused by activating KATP channel mutations have now transferred from insulin to oral sulphonylurea drugs (which close their open KATP channels). This has resulted in dramatic improvements in their clinical condition and quality of life. It also costs less. These patients consider themselves 'cured'. However, the situation is very different for those with type-2 diabetes. A new approach to therapy for this disease is urgently required and would be life-transforming. It would also be of profound economic importance.

The long-term socio-economic benefits of our study will include improvements in the design and development of drugs targeted at preventing the deleterious effects of chronic hyperglycaemia on the pancreatic beta-cell. This is expected to have a major impact upon the rational design of drugs. By impacting the early stages of drug design and development, our study has the potential to reduce both the time and the overall costs involved in drug development.

There will also be a beneficial impact on staff working on the project, who will further develop their communication, leadership and analytical skills, all of which are valuable both within academia and in other employment sectors.

Finally, as the general public has a tremendous curiosity about science, we will engage with a wide section of the community. Our studies and outreach are expected to have a major impact on the public perception of science and public trust in UK-based science. Our previous experience is that it will also have the added benefit of stimulating interest in STEM subjects within the next generation of potential leaders in both science and health-related sectors.